AI-Enabled Personalised Nutrition Product Production

The BIOVIT Personalised Nutrition System will be the most advanced personalised nutrition system in the world, being the first to factor in an individual's tested micronutrient levels, and the first to iteratively re-test and re-formulate personalised nutrition products, thereby creating a positive bio-feedback loop, with the objective of normalising and maintaining a person's micronutrient levels in the safest, most efficient way possible.

Within this project, BIOVIT will develop an end-to-end production system, which utilises machine learning and artificial intelligence (AI) to formulate and manufacture personalised products accurately, quickly, and at low marginal cost. The use of AI in this system will increase the efficiency of the production of personalised nutrition products with this level of accuracy, responsiveness and safety, to the point where they become viable for a mass-market for the first time.